Germplasm Resources Unit

Technical abstract
The Germplasm Resources Unit (GRU) is a national capability supported by the BBSRC for the curation, promotion and dissemination of germplasm which serves academic, industrial and non-industrial groups both within the UK and internationally. We have established a strong and growing reputation as a centre of best practise for long term curation and distribution of key germplasm collections of cereals, legumes and brassicas. Our information management and external database system ‘SeedStor’ provides users with a highly functional web interface to search and interrogate the GRU collections.

The GRU collections resource the John Innes Centre’s BBSRC funded Institute Strategic Programme’s and the UK/international bioscience community’s use and exploitation of these resources.

The GRU collections form part of the UK’s conservation effort to the International Treaty for Plant Genetic Resources for Food and Agriculture (ITPGRFA) as well as being a key centre for the curation and verification of newly generated resources handed over to the GRU for long term curation and distribution such as the in silico wheat TILLING populations. The GRU will develop closer alignment with evolving data generated using genomics and phenomics technologies.